Studies of Skyrmions in magnetic materials

The studentship starting from October 2017 is to work on skyrmionic materials, including materials which have previously been identified to exhibit skyrmionic behaviour, as well as exploring new materials which may exhibit this behaviour. The project will make use of a number of experimental techniques to synthesize the crystals and will encompass the study of the crystals produced through detailed investigations of their structural and magnetic properties. The project will involve several collaborations with research groups both within the UK and Internationally. To complement our in-house studies, there will also be scope for taking part in experiments at international facilities using neutrons, muons and synchrotron radiation.
The University of Warwick is one of the five consortium universities in the UK National Research Programme on Skyrmionics: From Magnetic Excitations to Functioning Low-Energy Devices, funded by the EPSRC, UK, involving the universities of Durham, Oxford, Cambridge and Southampton.